Integrating multiple complex omics datasets to understand gender and age differences in immune cell biology

Sex and age-based immunological differences likely contribute to variations in physiology and incidence/severity of multiple diseases. The precise factors mediating these differences likely reflect complex interactions between genes, and the environment (including hormones/lipids). We aim to understand the effect of sex and age on immunity across the lifespan. To tackle this question, we have generated a series of metabolic and transcriptomic datasets in healthy adolescents and adults. Based on these and publicly available datasets from elderly cohorts, we will develop novel advanced computational tools to efficiently integrate them and build networks implicating immune cell gene expression and circulating metabolite levels.